University of Derby and Bloc Graphics Limited

To introduce the capability to develop a system which will take a live data stream from a source data system and parse it so that it can be visualised instantly in a virtual environment.